University of Greenwich and Cubic Pharmaceuticals Limited

To develop an internal R&D facility for the production of non-soluble pharmaceuticals molecules using Hot Melt Extrusion, an advanced manufacturing process, to produce pharmaceutical finished dosage forms namely solid dispersions, salts and co-crystals.